Identification of Novel Drug Targets for Osteoporosis through Characterisation of the Genetic Basis of High Bone Mass

Osteoporosis is a common condition caused by thinning of bones. It worsens with age and makes bones more likely to break (fracture). 1 in 3 women and 1 in 5 men over the age of 50 will break a bone in their lifetime because of osteoporosis. Fractures can have severe consequences on mobility, independence and life expectancy. Most current osteoporosis treatments focus on preventing further bone loss rather than rebuilding bone. Long term use of these treatments has been found to actually increase the risk of certain types of uncommon fractures and can rarely cause damage to the jaw. There is only one treatment available in the UK (teriparatide) which helps to rebuild bone but access to it is restricted due to high costs and it can only be given as daily injections into the skin. More effective, affordable and safe treatments are needed which can be taken by mouth to help rebuild bone and prevent fractures.

One approach to finding new osteoporosis treatments is to study people who have High Bone Mass (HBM). HBM is rare, affecting only 0.18% of the population. HBM individuals have thicker/denser bones than normal which means they are less likely to break their bones. HBM runs in families but at present, we do not know all the genes that are responsible for causing HBM. Identifying these genes will help us to develop new treatments which mimic the actions of these genes and help rebuild bone for people suffering with osteoporosis. This approach has already been used successfully in the USA to develop a new osteoporosis treatment to rebuild bone (romosozumab). However, it has been linked to an increased risk of heart attacks, so it is not suitable for everyone.

The UK HBM study at the University of Bristol is the largest study of extreme HBM performed to date. Data, blood samples and scans have been gathered from 355 HBM individuals and their relatives from across the UK. Their genetic code (DNA) has been examined and new variations (mutations) in the DNA of 18 families have been identified which may be directly responsible for causing HBM.

This research aims to discover these HBM-causing mutations and understand their effects on bone shape, strength and biology. I aim to:
i) Discover if the same mutations in UK HBM individuals can be found in the DNA of other people with HBM. This will involve analysing genetic data from several populations, including up to 500,000 people enrolled in the UK Biobank.
ii) Examine how the mutation affects HBM individuals and families carrying that mutation, looking in particular for any effects on their bone shape, structure and biology.
iii) Establish the function of the genes containing the mutations and their role in bone development using a range of computer-based tools and databases. I will also look at the role of these genes in the zebrafish skeleton. Zebrafish have a very similar bone structure and genetic code to humans, so can give us helpful insights into how these genes might work in humans.
iv) Determine how gene mutations might cause HBM using computer-based tools and zebrafish models. The effect on bone development will be measured to predict the likely effects in humans.

By understanding the biology of how rare gene mutations cause HBM, I will be able to find new ways to treat osteoporosis. I will work with partners at the University of Bristol, King's College London and the University of Queensland in Australia to help ensure the results of my research lead to the development of new treatments which will directly benefit patients with osteoporosis.

Technical abstract
Aims and Objectives
I aim to determine whether putative HBM mutations identified by the UK HBM WES pipeline represent causative HBM mutations by establishing whether:
i. the same mutation is found in other HBM cases
ii. individuals with a specific mutation have a characteristic phenotype
iii. genes identified to harbour putative HBM mutations are likely to play a functional role in skeletal regulation, and represent useful osteoporosis drug targets
iv. putative HBM mutations are directly responsible for the HBM phenotype

Methodology
i. I will interrogate WES data from three extreme HBM populations in order to screen for (a) the same mutation as seen in the index pedigree, and/or (b) other rare mutations/variants in the same gene.
ii. I will assimilate a range of clinical (history, physical examination findings), biochemical (markers of bone turnover and 150 metabolic traits) and radiological (radiographs, DXA, peripheral quantitative computed tomography) data for individuals with putative HBM mutations and their relatives.
iii. I will use databases (IMPC, IFMRS, MR-Base) and bioinformatics tools (DEPICT, MAGMA) to perform in silico functional analyses. I will use immunohistochemistry and CRISPR-Cas9 knockout to determine the role of identified genes in skeletal development in transgenic zebrafish reporter models.
iv. I will build in silico protein models and predict the effect of putative HBM mutations on protein structure and function. I will use CRISPR-Cas9 to introduce a mutation into the zebrafish genome and characterise skeletal effects using fluorescence microscopy (FM) and micro-computed tomography (mCT).

Opportunities
Characterising the genetic basis of HBM will enable the identification of novel anabolic drug targets for osteoporosis. This will inform the development of much needed new treatments for osteoporosis to prevent fractures and reduce the significant morbidity and mortality associated with this common condition.

Potential impact
Patients
By identifying up to 17 new potential drug targets and liaising directly with the commercial sector at an early stage, patients with osteoporosis will benefit from the development of new anabolic treatments which overcome the limitations of current medications. Having such a wide range of extensively characterised targets will increase the likelihood of finding an effective, orally active, anabolic treatment with minimal off-target effects, improving compliance with treatment for patients with osteoporosis within the next two decades. This will reduce the risk of debilitating fractures and consequently improve quality of life and life expectancy for individual patients with osteoporosis.

Commercial private sector
Osteoporosis is a common condition worldwide for which there is only a limited number of treatments so there is significant commercial value in developing new osteoporosis treatments. This fellowship will enable the identification of a wealth of genes, proteins and pathways which could serve as novel anabolic drug targets for osteoporosis. These findings can be used by the commercial sector to develop new drugs to strengthen bone and reduce the risk of fractures. Pharmaceutical companies may also be able to use existing drugs which act on identified HBM pathways and repurpose them for the treatment of osteoporosis.

Public sector
Osteoporosis, and the significant morbidity and mortality associated with resultant fractures, costs the NHS £4.4 billion each year. The cost of this is likely to increase further with the ageing UK population. The development and use of effective anabolic treatments for osteoporosis as a result of findings from this fellowship will reduce the incidence of osteoporotic fractures and consequent disability within the UK. These drugs therefore have the potential to result in considerable mid-term cost savings, enabling much needed funds to be made available for use elsewhere within an increasingly overstretched NHS and social care system.
In the long term, characterisation of the genetic pathways underlying bone mass may enable treatments to be targeted towards specific patients who are most likely to gain benefit with minimal adverse effects, reducing the costs associated with treatment failure. It may also allow early identification of patients at highest risk of developing osteoporosis, enabling organisations such as NIHR to develop targeted interventions (e.g. high impact exercise) to maximise peak BMD and potentially prevent the development of osteoporosis in later life.

Third sector organisations
Charities, including the ROS and International Osteoporosis Foundation, will be able to build on the data generated during my fellowship to fund new research to influence and advance novel anabolic drug development and work towards a cure for osteoporosis. By promoting my development towards becoming an independent clinician scientist, this fellowship will be generating further capacity for research into musculoskeletal diseases, helping with the mission of several third sector organisations including Versus Arthritis, the British Society for Rheumatology and the European League Against Rheumatism. The skills I develop during this fellowship will also be invaluable in designing further studies to maximise the yield of health resources such as UK Biobank, established, amongst others, by the MRC and the Wellcome Trust who funded the initial UK HBM study.

Wider public
By enabling the development of new anabolic osteoporosis treatments, this fellowship will reduce the burden of disability placed on individuals, families and society by osteoporotic fractures. These treatments will enable people to live healthier and independent lives for longer, allowing them to continue making valuable contributions to society. This will promote economic prosperity, enabling the UK to remain competitive on a global scale and improving the health, wealth and quality of life of its residents.